BORDER CROSSINGS: Exploring history and community through virtual reality at the 75th anniversary of the Partition

The Border Crossings project aims to build on from a past AHRC-funded project in order to deliver impact and engagement activities associated with the 75th anniversary of independence and the partition. The original large project "Gender, Caste and the Practices of Religious Identities (Project reference: AH/F009143/1, PI: Navtej Purewal) completed in 2010, was funded under the Religion and Society programme. While there were a number of academic and creative outputs from that project, the impacts and engagement activities were mainly focused in South Asia.

This proposal aims to extend the findings and contributions of the original project to audiences in the UK, particularly the South Asian diaspora. Through a study of religious practices in contemporary Punjab, the 2010 project emphasised the need to complicate historically embedded logics of religious difference. Such logics are heavily grounded in memories and public narratives of the partition of 1947 and developed new approaches for understanding the mechanisms through which rigid ideas and categories of religious, and national, identity are constantly being asserted and reconstructed. The current project draws on these insights and methodologies to examine how memories and public narratives of the partition of 1947 have developed and changed over time amongst the UK diaspora.

This follow-on project will also explore how new developments in Virtual Reality (VR) technology can be used to contribute further insight to the 2010 project's claim that thinking across bordered ideas of identity can enable critical re-examinations of the past. The partnership with Project Dastaan enables the research team to explore how immersive VR experience can be used to disseminate the critical methodological findings of the 2010 project while also helping to extend and expand the ways in which the partition, as a significant theme of cultural heritage for South Asian diaspora communities in the UK, is commemorated, remembered and memorialised.

The project has four key objectives:

1. To reflect on and encourage dialogue about changes in the ways in which partition has been commemorated, remembered and memorialised in both South Asia and the UK in the decades before the 75th anniversary of independence and to better understand the flows and processes that connect memorialising across these two locations/spaces.

2. To work with stakeholder communities to share knowledge of how understandings of partition vary across communities and generations in the South Asian UK diaspora, and wider British society.

3. To explore how VR and visual media can be used to facilitate new cross-generational and cross-community conversations about partition, independence and their legacy.

4. To produce learning resources that can enable more critical and inclusive teaching about 1947 and its legacies in South Asia and the UK.